The Synthesis and Development of New Imaging Agents of the Translocator Protein

The PhD project will develop new organic synthetic chemistry for the rapid and efficient preparation of chemical imaging agents that can be used to study a range of neurological diseases associated with the translocator protein. In particular, we will investigate new transition metal catalysed transformations in combination with one-pot multi-bond forming reaction processes for the preparation of highly functional, drug-like heterocyclic scaffolds. These processes will be used to prepare molecular tracers that can be used in PET and SPECT imaging